Biogas powered electrolysers for green hydrogen production, compression and creating a localised supply chain.

The joint industry programmes such as Operation Zero and the Departments for Transports Maritime Decarbonisation roadmap have identified the Offshore Wind's Maritime sector as a one of the first users at scale for zero emissions fuels based on Hydrogen. However the retail price of delivered hydrogen is extremely high at the moment which varies from £150/kg to £700/kg, which is a major barrier for the adoption of hydrogen to displace diesel.

Engas Global an electrolyser and hydrogen compressor company, in collaboration with DB Agri Ltd a biogas farm company in Steyning-West Sussex, and Cox Powertrain an outboard manufacturer based in Shoreham, supported by Offshore Renewable Energy Catapult are creating together a localised green hydrogen supply chain to meet the local needs without transporting hydrogen from far-away places at much lower cost due the innovative technologies such as a patented electrolyser to make hydrogen, hydrogen compressor, smart-hydrogen storage system, and dedicated hydrogen-trailers to supply hydrogen to the customers promptly and cost effectively, thus offering a complete end to end solution. This project will develop and test new business models of green-hydrogen storage and delivery which can be scaled up and replicated elsewhere the UK.

This green hydrogen supply chain project is timely and consistent with government's Ten-Point-Plan towards net zero. Electrolytic green-hydrogen prevents about 10kg CO2 emission/kg hydrogen when it is produced by currently dominant method of Steam-methane-reformation process.

Exceptional growth is forecast in the next 5 years in green hydrogen sector to unlock the potential in the UK and exporting the technology abroad. The innovative solutions of this project will help to accelerate hydrogen-technologies as more and more customers adopt green hydrogen.

For every 1kg hydrogen produced there is also 7.8kg Oxygen produced as a free by-product and oxygen used by water companies for waste water treatment, or in high-temperature process-industries (steel/ cement/ glass etc).

The focus of this project is to create an integrated business model by:

i) lowering the cost of hydrogen production due to an innovative electrolyser technology;

ii) lowering the cost of hydrogen-storage due to a novel low maintenance robust hydrogen compressor that is easy to service and not dependent on specialised hydrogen-skills;

iii) enabling better logistical planning due to remotely readable smart-hydrogen storage system, and

iv) faster delivery by introducing dedicated hydrogen trailers that can be driven around in local roads without the need for expensive lifting by Hi-ab trucks.